University College London and The Property Care Association

To develop novel moisture assessment protocols and innovative diagnostic tool for the improved prevention, management and remediation of moisture related problems in buildings.